OmgitoWire

Omgito is a new company developing the next generation of cross-platform analytics solutions. By collecting an innovative set of social TV conversation that correlates directly to specific TV moments, characters and objects, Omgito is able to provide content owners, broadcasters and advertisers robust intelligence on their consumers with a more accurate and coherent picture of user sentiment and behaviour across television, web and mobile. Omgito’s feedback tools provide content producers and advertisers the elusive analytics they require to build better content and better business models across different media platforms.